Sensing and Computing Taking Wing: Unravelling the Mysteries of Seabird Navigation

Modern society is critically dependent on the Global Navigation Satellite Systems (GNSS) for navigation. This over-reliance creates a significant vulnerability for navigation where GNSS is denied, degraded, or unavailable [1]. Due to its significance in our daily activities, the UK Government published guidance in 2023 on Positioning, Navigation and Timing that calls for innovative measures to improve resilience against this single point-of-failure [2].
Nature provides a perfect blueprint for a solution: seabirds. Their ability to pinpoint island-targets across thousands of kilometres, and over an apparently featureless environment could, once understood, inspire engineering solutions for GNSS-free navigation.
However, the mechanisms underpinning seabird navigation are not well understood [3]. Despite recent advancements in studying behaviour through biologgers, limited environmental sensing capability means the cues that seabirds respond to cannot be measured alongside the responses to these. In turn, this lack of bio-inspiration hampers the development of comparable digital navigational systems.
For the first time, this project will bring together ecologists, micro-sensor engineers, and computer scientists to co-create solutions to understand how seabirds are able to accurately pinpoint their exact location and efficiently find paths towards their target, based only on the external cues they experience. Such mechanisms, once understood, will enable seabird-inspired digital navigation systems with appropriate environmental cues. This can only be successfully done via combining knowledge and experience from across disciplines to overcome long-standing research impediments:
Ecologists do not have access to cutting-edge miniaturised (compact, lightweight, and low-power) micro-electro-mechanical-systems (MEMS) sensors needed to directly correlate movement with environmental cues such as sound and smell.
Micro-sensor engineers need real-world scenarios, as well as ecological and computational requirements to drive the proper development of bespoke biologger hardware, leveraging state-of-the-art technologies.
Computer scientists lack real-world data obtained from animals already equipped with highly efficient navigational algorithms honed by million years of evolution to both inspire and then train the algorithms for autonomous systems navigation.
Recognising these gaps, we will adopt a truly interdisciplinary and holistic approach in this project. Ecologists and micro-sensor engineers within our team will iteratively co-develop multi-modal MEMS sensors (akin to seabirds' senses), incorporating feedback from on-bird field-tests in challenging environments. Micro-sensor engineers and computer scientists will co-design a novel in-sensor computing technology leveraging recent breakthroughs, where the low-power computation is done by the same sensing structures, thus realising a low-power and compact biologger platform (a hardware representation of the bird’s senses and brain) small enough for bird deployment. Computer scientists and the ecologists will co-create and co-validate navigation algorithms inspired by seabirds using the real-world data obtained in this project (mimicking the seabirds' navigational mind). The core of our approach is this deeply integrated, iterative loop, where technological advances enable deeper biological insight, and ecological discovery informs technological design. This work directly addresses the timely call for greater interdisciplinary research to solve complex scientific and technological challenges in this space [4].
This project will deliver transformative benefits for all disciplines. For technology, it will provide a new, bio-inspired paradigm for robust navigation in GNSS-limited settings (e.g. dense forests, deep ocean, and on other planets), with profound implications for robotics, autonomous vehicles, and space exploration. For conservation, it will deliver the first mechanistic models of seabird navigation, enabling accurate predictions of their response to environmental changes, such as the construction of offshore wind farms, and underpinning new, evidence-based conservation strategies.